Sandpit: Cyberplasm

The aim of this proposal is to construct Cyberplasm, a micro-scale robot using principles of synthetic biology. This will be accomplished using a combination of advanced microelectronics and biomimicry; an approach that mimics animal models; in the latter we will imitate some of the behavior of the marine animal the sea lamprey. Synthetic muscle will propel the robot through liquid. Synthetic sensors derived from yeast cells will be reporting signals from the immediate environment. These signals will be processed by an electronic nervous system. The electronic brain will, in turn, generate signals to drive the muscle cells that will use glucose for energy. All electronic components will be powered by a microbial fuel cell integrated into the robot body.

Potential impact
1. The General Public A key beneficiary will be the general public, which will be exposed to a positive impression of the newly developing, and potentially controversial field of synthetic biology. Cyberplasm will allow the populous to see a working device built using synthetic biology principles, one that can be used for worthwhile applications. Moreover an autonomous microrobot has the cool factor allowing excitement and engagement to be stimulated in the younger generation. 2. The Private Sector It is envisaged that the technological developments emerging from Cyberplasm will have a far reaching impact in both the healthcare and high tech industries in terms of potential follow on applications and stimulation of knowledge. 3. Education Cyberplasm will provide and excellent opportunity to positively engage with students, ranging from primary school, all the way through to secondary/high school. Small robots are generally perceived as cool and thus there is an immediate connection for the younger generation in terms of enthusiasm to science in general and synthetic biology in particular.